Digital Manufacturing Process Design for AI-Driven Customization in Wearables Production: ADHD Pioneering Diagnosis and Treatment Support

Development of an innovative manufacturing process for producing IoT (Internet of Things) bracelets designed to aid in the diagnosis of ADHD (Attention Deficit Hyperactivity Disorder) in children aged 6-12 years. This digital advanced manufacturing process facilitates a high degree of mass customization, enabling children to employ AI-generated icons and illustrations to personalize their own bracelets.

The goal of this project is to bolster ADDHERE Technologies' competitive advantage significantly by enhancing the accuracy of ADHD diagnosis, affirming treatment effectiveness, and refining the business model. By shifting from short-term family engagement to fostering long-term relationships through the wearable device, the company aims to heighten the value provided to families and schools. This approach has the potential to generate recurring revenue and extend the life-time value (LTV) of future customers, ultimately strengthening the company's position in the market.

A significant portion of this project's activities will involve 3D printing for prototyping and validating models with potential customers, as corroborated by the support letter issued by the UKRI Science and Technology Facilities Council.

Moreover, the project's requirements include environmentally friendly manufacturing processes and the use of safe, durable, and sustainable materials, which align with the UK's sustainable manufacturing objectives. As a predominantly digital venture, the project aims to mitigate energy consumption related to data storage and traffic, while also collaborating with local SMEs across various regions in the UK and globally. This approach will optimize freight costs and minimize the carbon footprint associated with transportation in the supply chain.